Administrative Data Research UK - Childrens outcomes

ADR UK (Administrative Data Research UK) is a partnership transforming the way researchers access the UK’s wealth of public sector data, to enable better informed policy decisions that improve people’s lives.
By linking together data held by different parts of government, and by facilitating safe and secure access for accredited researchers to these newly joined-up data sets, ADR UK is creating a sustainable body of knowledge about how our society and economy function – tailored to give decision makers the answers they need to solve important policy questions.
ADR UK is made up of three national partnerships (ADR Scotland, ADR Wales, and ADR NI) and the Office for National Statistics (ONS), which ensures data provided by UK government bodies is accessed by researchers in a safe and secure form with minimal risk to data holders or the public.
The partnership is coordinated by a UK-wide Strategic Hub, which also promotes the benefits of administrative data research to the public and the wider research community, engages with UK government to secure access to data, and manages a dedicated research budget.
ADR UK is funded by the Economic and Social Research Council (ESRC), part of UK Research and Innovation.
To find out more, visit adruk.org or follow @ADR_UK on Twitter.
ADR Scotland is working to bring together a range of data on children.
This will include: pupil census data for Scotland, Scottish Government data on looked after children, children’s health, births and deaths, the 2001/2011 national census, attendance, absence and exclusion from school, child protection, secure care for children, exam qualifications, school leaver destinations, and child wellbeing.
The project aims to provide information about the data and enable access with the potential for it to be linked together.